An integrated model of host-parasite interactions in Coccidian parasites

Potential impact
This proposal will contribute to a new understanding of the biology of three economically important parasitic diseases of commercial livestock. Our research will result in the discovery of novel biological candidates that will be exploited in collaboration with an industry partner through an Industrial Partnership Award (IPA) to develop improved methods of control for coccidian diseases in poultry, sheep, cattle and pigs. Outcomes will assist in increasing UK competitiveness in the global animal health market, improving animal welfare and helping to guarantee safe,healthy food for the public.

The following (a) beneficiaries have been identified; (b) methods of how they will benefit; and (c) what will be done to ensure that they have the opportunity to benefit from this research.

BENEFICIARY ONE
(a) Animal health pharmaceutical industries concerned with the development of new therapies for commercially important poultry and livestock; and/or, pharmaceutical industries with an interest in human health in the area of zoonotic protozoan disease.
(b) Outcomes will benefit the commercial sector (i) by identifying a range of clearly defined candidate molecules involved in the early stages of colonisation of the gut by coccidian parasites. Candidates will be from 3 of the most important coccidian infection of poultry and livestock, Eimeria, Cryptosporidium and Toxoplasma; (ii) by revealing a deeper understanding of the mechanisms of invasion, host response and colonisation of epithelial cells by these parasites and the generation of large datasets of transcriptional, proteomic and functional information available for data mining and additional target discovery.

(c) This proposal encourages commercial investment by (i) focussing, where possible, on core mechanisms/targets that are shared across all 3 species, thus making commercial investment as attractive as possible by maximising potential returns on product development; (ii) by providing functional information downstream from the systems analysis to enable IP to be sought for candidate targets. This boosts prospects of obtaining the investment required to move the R&D into the industry sector. IP will therefore be protected throughout to enhance value and maximise opportunities for collaborative research or licensing.

BENEFICIARY TWO
(a) The UK animal health sector; poultry and livestock producers and animal health professionals. Coccidian parasites cause ten of millions of pounds in lost production and there is a need for alternative/new vaccines and improved therapeutics in this area.
(b) By working with industry utilising their strengths in product development and experimental and field trials.
(c) By sharing the costs of the development of new control methods with the commercial sector we aim to make the route to new innovations becoming available in the field as rapid as possible.

BENEFICIARY THREE
(a) Skills, training and knowledge economy
(b) The PDRAs and any undergraduate, postgraduate or intern students that contribute to the project will develop key interdisciplinary skills that will be extremely valuable for UK industry and contribute to the knowledge economy and increase the economic competitiveness of the UK.
(c) The PDRAs will have the opportunity to spend time in placements with our industry partner.

BENEFICIARY FOUR
(a) International Development
(b) Coccidian parasites are a major source of lost animal production in developing counties and zoonotic Coccidia, such as Cryptosporidium are a major cause of human diarrhoeal disease.
(c) Improved methods of control, especially the wider availability of suitably priced vaccines, would provide a boost to the farming sector in developing countries. Both academic institutions have strong links with developing countries and it is likely that PGR students from these countries will become associated with the research programme resulting in training and knowledge exchange.